Solar-Powered Air Conditioning System Using PCM Energy Storage (PCM-ACStore)

In Nigeria, the persistent electricity shortage and insufficient power supply have always been a longstanding challenge. More than 50 million rural and 44 million urban Nigerians do not have enough electricity and therefore do not have access to cooling/air conditioning systems under an annual average temperature ranging from 32.2°C to 40.6°C. Access to clean, sustainable energy services is increasingly crucial for socio-economic development, environmental protection, and accelerated net zero transition. In the UK, the demand for space cooling currently represents 10% of total electricity consumption, but with the increasing occurrence of heatwaves, a warming climate, and higher indoor living standards, there is potential for a significant future increase in this demand.

The proposed 'PCM-ACStore' integrating Phase Change Material (PCM) with a solar photovoltaic (PV)-driven vapour-compression radiation cooling system, is designed to harness the solar potential and address the "end-use cooling on demand" energy dilemma in Nigeria. The technology is poised to surpass a more efficient, reliable, and affordable alternative compared to conventional cooling technologies. PCM-ACStore incorporates PV panels, a solar-powered variable-speed DC compressor with a hydrocarbon refrigerant blend with zero GWP/ODP, PCM ice gel cold storage, radiator cooling panels, and a transparent membrane. This DC compressor, with its adaptable rotational speed, optimises efficiency by dynamically meeting the cooling demand. An electronic controller, driven by PV, oversees the compressor's operation by continuously monitoring temperature variations. This ensures that the compression rate is automatically adjusted for increased efficiency. PCM ice gels are substances that change from solid to liquid (and vice versa) to store and release large amounts of cooling energy during temperature changes. When PCM ice gel temperatures reach the desired levels, the compressor's compression rate decreases to conserve energy. When internal PCM temperature rises, the compression rate increases, facilitating cooling to the radiator panels for occupants/occupied space. The transparent membrane enables radiation, blocks air and humidity, and prevents condensation in radiator cooling panels, eliminating the need for humidity control in hot/humid environments.

During the project, a pre-commercial prototype will be developed and evaluated in a real environment in Nigeria, followed by the creation of a commercial product. The PCM-ACStore has the potential to mitigate energy challenges, addressing concerns related to affordability, power supply security, and environmental protection. Economically, it is poised to benefit both the UK and Nigeria through advanced technology and positive contributions to the environment and society. It enhances collaboration between the UK industry/academic entities and Nigerian industry.